Delivering Heritage: a place-based creative scanning approach to investigating post office cultures in India and the UK

Context/Challenge

British post offices in India have immense cultural values attached to them; sadly, though due to rapid urbanisation they are often neglected elements in the urban plans of cities. As a knowledge exchange project between India and the UK, we will focus on colonial architecture in India and de/post-colonial futures for post office communities and cultures in both countries. Our understanding of the cultural heritage of post offices in India and the UK will expand through our collaborative interdisciplinary working. We will consider how heritage interventions can generate and render visible the values of post office cultures along with site specific retrofitting plans. The use of scanning technologies in this project will help us to document/archive and conserve the past as well as imagine the future use of post office buildings in the present. New knowledges will be generated through co-creative processes of skills sharing, community participation, education and learning between academics, students, external partners and communities.